Adaptive Rapid-Charging for Li-Ion Batteries (ARC)

Reducing Li-ion battery charge times through rapid-charging is proving to be essential to enable the widespread adoption of electric vehicles. However, rapid-charging accelerates the degradation of batteries by reducing both the power and capacity of individual cells, leading to shorter and more unpredictable battery lifetimes as well as higher warranty and servicing costs for vehicle OEM's.

If battery management systems could more accurately track changes in the health of the cells within a battery over its lifetime, they could adapt the behaviour of the battery accordingly to slow down the rate of degradation. The goal of the ARC Project -- a feasibility study being led by Edge Mobility -- is to evaluate the potential to extend the lifetime of rapid-charged battery systems with new battery management technologies that can accurately estimate changes in the health of the cells and control the battery's performance accordingly.